The Decline of Finite Pronominal Enclisis in Fifteenth-century Spanish: The Process and its Structural Implications

My project investigates the process as well as the structural implications of the decline in the
rate of occurrence of finite pronominal enclisis in fifteenth-century Spanish. I will collect and
quantitatively analyse data from authentic medieval texts. I will use the R software
environment to perform logistic regression analysis and subsequently construct and compare
best-fit logistic curves. My research will provide linguists with a more thorough understanding
of enclisis and proclisis at all periods of Spanish. Furthermore, given the similarities across
Romance, my results could be used in further research by scholars of cliticisation and pertinent
systems in related languages.